ESI: Electrical-Cyber Voucher

Our business provides Mechanical & Electrical consultancy services to a wide variety of high profile clients. We plan to review all of our corporate systems to ensure that we are adhering to best practice. We are especially focussed on securing the data that we are provided on the Critical National Infrastructure. As a provider of services to Government departments and national utility companies we have an obligation to be secure. We intend to host our core business services in an online infrastructure and plan to build in security from the start.